X-Ray Detector

IBEX have recognised the opportunity to develop an innovative new X-ray detector that can
deliver images with superior contrast at substantially lower X-ray doses than currently
available alternatives. The IBEX technology adds high resolution energy discrimination to the
megapixel flat-panel TFT and CMOS detectors most commonly used in X-ray inspection
systems, providing a materials identification capability that is currently only available from
small, slow and expensive Direct X-ray Detectors.
A major advantage of the technology is that it can be used to upgrade existing detectors and is
retrofittable. This reduces the barrier to entry to many markets.
This technology can be applied to a range of different industries such as industrial NDT,
security and medical imaging. The effectiveness of PCB inspection equipment for identifying
faults and defects could be substantially improved by adding materials identification. In
medical imaging it has the potential to improve detection rates of small tumours through
improved discrimination of tissue compositions, plus the ability to collect images at
substantially reduced patient dose will reduce the number of deaths from cancers induced by
X-ray imaging procedures. In food inspection it will improve identification of impurities,
particularly organic matter with a similar density to the food being inspected.
The core technology has been demonstrated in a recent Proof of Concept Award where it has
been used to discriminate between different materials used in the manufacture of printed
circuit Boards.